ReEnTrust: Rebuilding and Enhancing Trust in Algorithms

As interaction on online Web-based platforms is becoming an essential part of people's everyday lives and data-driven AI algorithms are starting to exert a massive influence on society, we are experiencing significant tensions in user perspectives regarding how these algorithms are used on the Web. These tensions result in a breakdown of trust: users do not know when to trust the outcomes of algorithmic processes and, consequently, the platforms that use them. As trust is a key component of the Digital Economy where algorithmic decisions affect citizens' everyday lives, this is a significant issue that requires addressing.

ReEnTrust explores new technological opportunities for platforms to regain user trust and aims to identify how this may be achieved in ways that are user-driven and responsible. Focusing on AI algorithms and large scale platforms used by the general public, our research questions include: What are user expectations and requirements regarding the rebuilding of trust in algorithmic systems, once that trust has been lost? Is it possible to create technological solutions that rebuild trust by embedding values in recommendation, prediction, and information filtering algorithms and allowing for a productive debate on algorithm design between all stakeholders? To what extent can user trust be regained through technological solutions and what further trust rebuilding mechanisms might be necessary and appropriate, including policy, regulation, and education?

The project will develop an experimental online tool that allows users to evaluate and critique algorithms used by online platforms, and to engage in dialogue and collective reflection with all relevant stakeholders in order to jointly recover from algorithmic behaviour that has caused loss of trust. For this purpose, we will develop novel, advanced AI-driven mediation support techniques that allow all parties to explain their views, and suggest possible compromise solutions. Extensive engagement with users, stakeholders, and platform service providers in the process of developing this online tool will result in an improved understanding of what makes AI algorithms trustable. We will also develop policy recommendations and requirements for technological solutions plus assessment criteria for the inclusion of trust relationships in the development of algorithmically mediated systems and a methodology for deriving a "trust index" for online platforms that allows users to assess the trustability of platforms easily.

The project is led by the University of Oxford in collaboration with the Universities of Edinburgh and Nottingham. Edinburgh develops novel computational techniques to evaluate and critique the values embedded in algorithms, and a prototypical AI-supported platform that enables users to exchange opinions regarding algorithm failures and to jointly agree on how to "fix" the algorithms in question to rebuild trust. The Oxford and Nottingham teams develop methodologies that support the user-centred and responsible development of these tools. This involves studying the processes of trust breakdown and rebuilding in online platforms, and developing a Responsible Research and Innovation approach to understanding trustability and trust rebuilding in practice. A carefully selected set of industrial and other non-academic partners ensures ReEnTrust work is grounded in real-world examples and experiences, and that it embeds balanced, fair representation of all stakeholder groups.

ReEnTrust will advance the state of the art in terms of trust rebuilding technologies for algorithm-driven online platforms by developing the first AI-supported mediation and conflict resolution techniques and a comprehensive user-centred design and Responsible Research and Innovation framework that will promote a shared responsibility approach to the use of algorithms in society, thereby contributing to a flourishing Digital Economy.

Potential impact
In terms of knowledge, key communities across AI, computer science and the social sciences will benefit from our research. ReEnTrust will develop new technical insights into the capabilities of advanced AI techniques to support the process of rebuilding trust in online platforms by assisting mediation and conflict resolution. By bringing together techniques from different areas of AI, we will produce novel models that are expected both to provide each of these areas with new applications for their methods, and to open up new avenues for research into trust rebuilding methods.

This core technical work will be embedded in an extensive programme of human factors and Responsible Research and Innovation work that will encompass extensive empirical work with users and stakeholder groups and address the policy and education dimensions of improving the trustability of online algorithm-driven platforms. The results of this work will benefit social science disciplines and applied computing research by providing new methodologies for the responsible design of algorithmically driven systems. They will also benefit government, NGOs, professional and regulatory bodies by providing case studies, design principles, and policy guidelines that can be used to raise awareness and shape their future strategies and activities.

In terms of economic impact, trust rebuilding technologies not only provide important opportunities to de-risk future uses of AI-driven online services, but also open up new directions to exploit untapped business opportunities around socially responsible AI and "trustability services". Work on a "trust index" as specified in our programme of work will be an essential part of this, as it provides an accessible way to communicate our work to industrial stakeholders, but may also open up new business opportunities surrounding trust certification. In order to enable business leaders and future entrepreneurs to benefit from these opportunities, we will use Horizon's network of over 200 commercial partners to disseminate findings and encourage participation in relevant events. We will also explore opportunities for engaging in commercial spin-off activities of our research ourselves.

In terms of societal impact, a major outcome of the project will be new insights on how trustable AI-powered systems should be "collectively engineered" in the future. These outcomes of ReEnTrust will not only improve wellbeing by helping people address and resolve trust breakdown situations, but also provide a mechanism for collective reflection about values and conduct of both platforms and users, which will foster a culture of accountability and shared responsibility. Apart from the reported anxiety and uncertainty, feelings of disempowerment, defeatism, and loss of faith in articulating societal demands through regulatory and legal institutions, there is currently a real threat that loss of trust in algorithms turns into adversarial behaviour toward platforms and their providers. Our research will benefit society at large by offering new solutions to rebuild and enhance trust in AI algorithms that will help prevent the emergence of an "us against them" culture, and thus contribute to a healthy, resilient Digital Economy.